Development of prototype thermoelectric scavaging device

PS Rapid Prototyping and the University of Leicester will work together to develop highly efficient thermoelectric power generators inspired by space technology. Whilst prototypes at this stage, it is hoped that subsequent development will see the technology commercialised in a number of applications.